Flooved (Bedfordshire University Experiment)

Flooved.com makes textbooks and other educational resources interactive, social and free. Sourcing our Open Educational Resources from lecturers, we help students to study more efficiently, more effectively and with much more engagement With ~50,000 users, we’re poised to revolutionise interaction between students and lecturers, and among students, using annotations, questions & answers and other tools. We are continually working with students and lecturers to make sure we are helping them as much as possible to study and to teach. The longitudinal department-wide experiment at the University of Bedfordshire will allow us to test and improve our methods, as well as develop new ways of Student-lecturer Interactions.